University of Wolverhampton and Scot Young Research Limited

To develop an automatic navigation system used initially to control individual cleaning robots, and then further developed to control flocks of multi-surface cleaning equipment working collaboratively to clean specific areas.